Cheshire Tarts Patisserie

Cheshire Tarts Patisserie is an artisan bakery brand owned by Offbreak (UK) Limited. It produces patisserie, bread, preserves and ice-cream from is own premises The Wilmslow Bakery in Cheshire for wholesale and retail. The business has recently benefited from a Technology Strategy Board Innovation Voucher which has allowed it the opportunity to develop new product ranges which minimise wastage of raw ingredients and to maximise business growth and profitability.